Machine learning driven speech enhancement for the hearing impaired

This project aims to develop new hearing aid algorithms that work well for speech-in-noise conditions. In the UK, one out of every six individuals has a hearing impairment [1], but only about 40% of them could benefit from having hearing aid devices [2]. Moreover, even those who own hearing aids do not use them frequently enough, as they do not perform well in many situations, particularly in enhancing speech intelligibility in noisy environments. This issue is the primary reason for the low adoption and utilization of hearing aids [3]. The aim of this project is to explore novel hearing-aid algorithms that target speech enhancement in everyday conversational settings and promote the adoption rate of hearing aid devices.

The project will use deep-learning based source separation approaches to suppress background noise and extract target speech from dynamic acoustic mixtures. Initially, the project will look at algorithms for direction-of-arrival (DOA) finding using a multi-microphone array setup. Sophisticated beamforming approaches will be applied to steer the microphones towards the desired direction where the speech came from based on direction-of-arrival finding, whilst suppressing noises and interferences from other directions.

This project particularly focuses on speech enhancement for hearing-impaired individuals. The challenges of multi-channel hearing aid processing we are facing currently include uncertainties regarding the relative position of microphones, which result in errors in DOA findings; unique head geometry of each individual resulting in varying head-related transfer functions (HRTFs) across listeners; the challenge of measuring head movements with the imperfect knowledge acquired from motion sensors of the hearing aid devices. Additionally, in order to deliver a good user experience, it is necessary to implement signal processing with very low latency. It is worth noting that there is a lack of appropriate datasets, and the project intends to record up-to-date datasets. In this regard, simulations will be used initially to model the scenario and assist in developing the data collection methodology. The project is committed to stressing these challenges and enhancing speech intelligibility in noisy conditions for the hearing impaired.

References

[1] NHS England: Hearing loss and healthy ageing. 2017. [pdf] Available at: https://www.england.nhs.uk/wp-content/uploads/2017/09/hearing-loss-what-works-guide-healthy-ageing.pdf

[2] Share of people with a hearing impairment who use hearing aids in the United Kingdom (UK) in 2018, by age. [online] Available at: https://www.statista.com/statistics/914468/use-of-hearing-aids-in-the-united-kingdom/

[3] Gallagher, Nicola E & Woodside, Jayne. (2017). Factors Affecting Hearing Aid Adoption and Use: A Qualitative Study. Journal of the American Academy of Audiology. 29. 10.3766/jaaa.16148.